Oldham Green New Deal Delivery Partnership PH2a

The Oldham Green New Deal Delivery Partnership is Oldham Borough's mechanism to deliver the infrastructure set out in Oldham's LAEP. It is designed to secure the required levels of investment and delivery capacity to achieve this, mainly from the private sector.

In this project, the involvement of CLES as a partner will ensure that investment in low carbon infrastructure in the borough is deployed in a way which enshrines the principles of Community Wealth Building and delivers the Social Value and EDI outcomes needed for a "just transition".

It is also designed to de-risk implementation and drive the economic and social benefits of the energy transition through a governance structure which includes all key stakeholders - including strategic anchor organisations and the community - in the design and implementation process.

Accelerating a successful and socially just energy transition to Net Zero through a collaborative approach: The Oldham Green New Deal Delivery Partnership model.

Oldham's size and demographics aligned with its commitment to the clean energy transition and Green New Deal (GND) principles create a distinct offer for prospective delivery partners. Its co-operative values and high degrees of community involvement offer the potential for an impactful commercial partnership as community involvement acts to de-risk investments in the energy transition, whilst the GND Partnership model offers cross-sectoral assurance and oversight to ensure a just and socially valuable energy transition is delivered.

An effective delivery partnership model offers a test-bed for a potential larger Greater Manchester wide partnership, demonstrating replicable solutions to common challenges and citizen-centred infrastructure design and delivery.

Oldham Council recognises the need to establish a robust and effective model to implement the infrastructure in the Oldham Local Area Energy Plan (LAEP), based on the principles set out in the Oldham Green New Deal Strategy 2020-2025\.

Oldham's LAEP suggests that an investment of £5.6bn (including business-as-usual investment) is required in low carbon infrastructure to take the borough to Net Zero. It also recognises through Council work and experience, and through understanding of similar positions of other local authorities across the country, that delivering the energy transition is extremely challenging not only due to the number of technical barriers, but also due to the substantial number of non-technical barriers.